Carbon Footprint Reduction by Repurposing Fibre-reinforced Plastic (FRP) Composite Waste for Marine Renewable Energy

The project aims to reduce the carbon footprint of decommissioning composite structures
by repurposing the fibre-reinforced plastic, in particular the waste from wind turbine
blades. This helps environmental management, mitigation of climate change and reduction of
greenhouse gases and emissions. The marine plastic waste disposal and assessing the impact
on marine ecosystems is timely. A particular focus of the project is to explore and
quantify the positive impacts of the reuse of wind turbine blades on the marine ecosystem
by reducing carbon emissions. This waste management not only improves further development
of the marine renewable industries by providing relatively cheap recycled material but
also helps marine ecosystems by reducing the release of waste in the environment. Also,
this project improves the sustainability of decommissioning by ensuring that the energy
used to develop components will be utilised fully at the end of their life while reducing
greenhouse gases and emissions. This will mitigate climate issues and help decarbonisation
by reducing the carbon footprint and having a more sustainable process. As the early wind
farms are coming to the end of their fatigue design life, decommissioning sustainably is
about to become a significant problem. The objective of this research is to investigate
the recycling opportunities and find suitable and sustainable solutions to reuse thousands
of wind turbine blades.